University of Portsmouth And Xyratex Technology Limited

To design and implement intelligent diagnostic software to predict fault patterns in high performance computers used in complex storage networks. To develop rectification algorithms reactive to the Diagnose output and optimise the solution and integrate into Xyratex software platform.